Innovative R&D for Sustainable, High-Quality, and Cost-Effective Spirulina Production in Eastern England

National and global food systems face numerous challenges, including unsustainable production methods that drive biodiversity loss, soil degradation, pollution, water scarcity, and climate change. The deterioration of these resources and the reduction in food quality are having a more detrimental impact on human health than ever before. Furthermore, the issue of food scarcity poses a significant threat to the world's population.

This project addresses these issues by offering sustainable, innovative farming methods and a product that can enhance the nutritional profile of diets and contribute to food security in the UK and worldwide.

Spirulina, known as one of nature's greatest superfoods, has all the nutrition required by the human body. It is rich in vitamins, minerals, antioxidants, protein, quality carbohydrates, fats, and phytochemicals---all in one food. It boosts the immune system, energy levels, heart health, and brain function, while also having anti-inflammatory and detoxifying properties. Moreover, spirulina cultivation requires minimal land, water, and resources, making it a sustainable plant-based protein source that can reduce the environmental impact of animal agriculture.

In the UK, spirulina production faces challenges due to unsuitable weather conditions, a lack of dedicated cultivation, and heavy reliance on imports. Over 90% of spirulina products are imported, often produced in open pond systems that lead to contamination and significant nutrient loss through heat drying. Consequently, the full nutrient potential of spirulina remains untapped. Improved research, stricter regulations, quality control, and dedicated cultivation are essential to produce high-quality, nutrient-rich spirulina and restore its reputation.

This project focuses on the advanced research and development of spirulina farming to enhance biomass production under UK weather conditions, improve nutritional quality, and extend shelf life. We will also investigate efficient production methods and wastewater recycling techniques. The outcome will be high-quality, nutritious spirulina, available in both raw and dried forms without heat drying. This initiative supports sustainable food production and aims to provide a foundation for large-scale commercial spirulina farming, contributing to food security and environmental sustainability.